Informing precision psychiatry through developing comprehensive genomic models of mental health disorders

Mental health disorders have a dramatic impact on the wellbeing of affected individuals and their families, and as a result are a leading cause of disability worldwide. Each year in the UK, mental illness affects around 13.5 million people and places a significant burden on the economy through direct (health care) and indirect (lost work and productivity) costs. Although the exact causes of mental health disorders are unknown, a wide range of factors have been found to contribute to their development. For example, many genes are known to significantly influence the development of schizophrenia, and social factors, such as childhood adversity, are also known to have a role. However, no individual cause is by itself necessary or sufficient for the development of mental illness. Moreover, different combinations of risk factors are observed in individuals with the same diagnosis, while the same risk factors are often shared across different disorders.

This complexity has made it challenging to study mental health disorders, and a poor understanding of their biological causes has prevented the development of new or more effective treatments. There is also an absence of biologically validated markers for diagnosing patients and identifying individuals who could benefit from more personalised treatments. Another barrier to progress in these areas is that no single type of data can capture all risk factors that influence the development of mental illness.

My research aims to address this challenge by integrating different types of biomedical data produced from the same individuals, and developing new methods to simultaneously study the full range of risk factors that contribute to mental ill health. I will initially bring together different types of genetic data, each designed to capture unique forms of genetic variation, from the world's largest schizophrenia samples. This will allow me to provide the most thorough characterisation of genetic variation in schizophrenia to date. I will use these data to discover new risk genes, which will help illuminate the biological causes of schizophrenia. It will also provide molecular targets for the development of new medicines.

The symptoms of schizophrenia can vary greatly from person to person, and individuals with the disorder do not always respond to the same treatments. My research aims to identify the genes that influence this variation, which could lead to the development of biomarkers that can be used for providing personalised programmes of treatment. I will also uncover why some genes influence the development of more than one psychiatric disorder, and identify genetic factors that are unique to a specific mental illness. This will be extremely important if genetics is to be used clinically to improve the prediction, diagnosis and prognosis of mental health disorders.

My research will also identify genetic factors that protect against the development of psychiatric disorders, as well as explain why some individuals with potent genetic risk factors do not experience mental illness. Understanding this latter phenomenon could point towards new intervention strategies to help prevent people from developing a mental health disorder.

The long-term goal of my research is to understand how genes that influence the development of mental health disorders operate alongside additional biological and environmental risk factors. This will provide a more comprehensive understanding of the causes and risks associated with mental illness. I will work closely with clinical colleagues in the NHS and partners in industry to ensure my research is translated into new ways to improve the wellbeing of individuals affected by mental ill health.

Potential impact
The heterogeneity within and across neuropsychiatric disorders has been the main barrier to developing new treatments and prevention strategies for mental illness. My research will develop new methods and approaches for identifying more homogeneous subgroups of patients, and discover the genes and biological processes disrupted in these subgroups. In the short-term, the findings that emerge from this work will provide molecular targets for researchers in academia or industry who aim to develop novel therapeutics for mental health disorders.

To maximise the potential for my research to improve patient outcomes, my proposal is targeted towards identifying the biological causes of psychiatric subphenotypes that are currently refractory to treatment, such as cognitive impairment and treatment resistant schizophrenia, which is present in up to 30% of people diagnosed with schizophrenia. Moreover, these subphenotypes are a current focus for Pharma. Findings from my work will inform the development of new medicines to treat specific symptoms, which in the long-term would dramatically improve the wellbeing of patients as it provides opportunities for personalised medicine. My work will also inform the development of biomarkers for specific subphenotypes, which, in the medium to long term, will improve clinical trials and predict patients who are more likely to respond to particular medicines. This will have an enormous long-term impact on patient wellbeing, as it will reduce the time and money wasted on non-effective drugs, and avoid unnecessary side effects from the use of non-effective medicines. Over the long-term, these impacts will attenuate the economic burden associated with mental illness by reducing the number of years lost to ill health, time off work and lost productivity.

My research will have a short to medium term impact on academics who aim to develop cellular or behavioural models of schizophrenia. Current models of psychiatric disorders are primarily based on specific rare variants (e.g. a pathogenic CNV); as my work aims to understand how these rare variants operate in the context of additional genetic variation, it will enable more accurate models of disease to be developed. New risk mutations identified through my work will also be of direct interest to researchers who study how genetic risk manifests as brain structure abnormalities. Moreover, these impacts will indirectly benefit Pharma initiatives that aim to develop new medicines to treat mental health disorders.

My work will benefit the genetic counselling profession, which is continuing to grow both inside and outside the UK. My findings will inform genetic counselling by providing a more thorough understanding of the penetrance and pleiotropy associated with known risk mutations. I will also identify genetic factors that modulate resilience in high risk groups, which will benefit the development of early intervention programmes for mental health disorders.

I will develop a team of postdocs and PhD students capable of analysing extremely large next-generation sequencing data sets. The statistical and computer science skills that they will develop in this area are in high demand within academia, the health sector (e.g. Genomics England) and the private sector (biomedical and non-medical sectors).

I am an advocate of public engagement, and will disseminate my work to people, patients and communities of interest. The Division I will be based in has an established public engagement programme that includes a seminar series, public lectures and a variety of events aimed at patient groups. This work is supported by a dedicated public engagement team, who I will help to produce a podcast aimed at explaining neuropsychiatric research to a wider audience. Public engagement is fundamentally important for reducing the stigma associated with mental illness.